AI assisted quantitative visual inspection of 3D surfaces

The project adds 3D and multi-spectral imaging to smartphones so that they can be used for a wide range of test and monitoring purposes including QVI. The products delivered by the project are low-cost and can be used by anyone familiar with mobile phones.

The project supports sustainability and the circular economy during the period of COVID-19 restrictions by facilitating inspection and test in a wide range of industries, including construction, manufacturing and infrastructure.